The Digital Bladder Diary: Reducing unnecessary referrals to secondary care and empowering GPs to make clinical decisions closer to the patient

At some point in their life, two out of three adults will have a bladder related problem.

Diagnosis involves keeping a 'bladder diary' where the patient records on paper, the time, urgency and volume of urination.

Elaros has developed with clinicians and patients a CE marked Digital Bladder Diary to speed up the diagnosis of patients with Lower Urinary Tract Symptoms (LUTS), in primary, community and secondary care which aims to replace the current, paper-based diary.

The Elaros Bladder Diary is an innovative, digital, system where information is captured on a hand-held device. The device is discreet and convenient, and the information captured is 100% secure. The information gathered from the diary is uploaded remotely and automatically to the cloud which provides an immediate indicative clinical diagnosis and recommended clinical action. The system also produces lifestyle alerts, to help patients manage their own condition.

This project aims to further develop the bladder diary by enabling the collection and analysis of real-world data so as to fully evaluate the clinical and health economic impact of the product, whilst capturing usability data.